Unison Laser cut and bend project

Established in 1973, Unison has built a successful business in the tube machine industry.
Unison’s expertise is targeted at the high quality end of the tube market where significant
savings can be made when using exotic materials as used in the aerospace, nuclear and
automotive industries.
Unison have over the last year received several requests from customers in the tube industry
for both a low cost laser tube cutting machine and an integrated bent tube laser cutting
machine. As there are currently only two players in the market place who charge between
£500k and £1m for a straight tube cutting laser machine and no one does a true bent tube laser
tube cutting machine the opportunities are there for Unison to develop these machines.
From research into tube cutting carried out over the last 18 months we are confident that there
is a market for a high specification yet budget priced bent tube cutting machine where the tube
shape is captured on measuring systems and a laser head is used to cut shapes close to bends
which is currently impossible to carry out. This project involves the development of such a
prototype machine.